Food as a Path to Better Health

Prepmate is all about providing affordable, nutritious food in a kit with all the fresh ingredients required to make a tasty, healthy meal.

Prepmate is for families and households who may be struggling to afford or access fresh healthy food, but still want to live well and enjoy a healthy diet to avoid the many health risks associated with eating cheaper ultra-processed food that are high in salt, fat and sugar.

As well as receiving kits to prepare healthy meals at home, people receiving Prepmate meal kits can also attend free community cookery classes to help build their food skills, knowledge and confidence.